Thermal Energy Storage System (TESS)

Managing energy resources for sustainable economic growth and addressing the ‘Energy Trilemma’ of security of supply, low cost to consumer and decarbonising is imperative. For energy technologies to become truly transformative, as renewable energy and electric vehicles increase, energy storage technologies underpinning UK capabilities and delivering on this Energy Trilemma become more critical and key to supporting the UK’s energy policy. The TESS project is a novel thermal store that aims to decouple power generation from power requirements, to enable more use of daylight renewable generation and output power at night. This reduces emissions by enabling more EV usage and green power to charge them, whilst simultaneously removing load imbalances to the national grid. TESS is a cost-effective, disruptive, enabling technology with increased benefits, offering growth opportunities for EV and other applications. It does not employ lithium batteries, thereby reducing lithium dependancy, easing security of supply, and is inherently safer.